CalCoach: The First AI Nutritionist for Personal Trainers

CalCoach is developing the first AI-powered nutrition assistant designed specifically for personal trainers and their clients. While most fitness and nutrition apps focus on consumers, CalCoach is built to serve the coaches --- giving them a powerful digital assistant that helps deliver expert-level nutrition support at scale.

The CalCoach app works like a smart assistant. It guides clients with personalised meal suggestions, feedback, and habit coaching --- handling the day-to-day tasks that typically drain a coach's time. But the personal trainer remains in control, like a manager overseeing their team. They set the goals, review progress, and step in with expert interventions when needed. This blend of automation and human accountability leads to better results for clients and more efficient coaching for PTs.

With support from Innovate UK, we're launching CalCoach on the App Store, refining the technology through real-world use, and making high-quality nutrition support more accessible, consistent, and affordable. The project will also support development of our AI assistant's planning and communication skills --- so it can act more like a real coach while always keeping the trainer in the loop.

Our goal is to transform how nutrition coaching is delivered --- freeing up personal trainers to focus on what they do best, while ensuring their clients feel guided, supported, and accountable every step of the way.